Bayesian Analysis of Large Scale Structure

The large-scale distribution of galaxies in the Universe provides valuable information on the state and nature of the Universe, including encoded information on Dark Energy and possible deviations from Einstein's general theory of relativity. To make correct inferences from the data requires a careful statistical approach, accounting for a number of effects that impact in subtle ways on the data. We will develop Bayesian hierarchical models of the data, to include the effects of non-gaussianity from nonlinear evolution, and possible departures from General Relativity. These techniques can be applied to current data, but will also be preparation for much better data to come from ESA's Euclid satellite.